Smart EV charging solutions for on-street applications

"The project aims to deliver a creative design of a disruptive and innovative on-street smart EV (electric vehicle) charging solution for EV owners without off-street parking.

The on-street smart EV charger is based on European Standard CCS (Combined Charging System) and can provide both DC (direct current) and AC (alternating current) fast charging for electric vehicles with CCS inlet, and AC fast charging for electric vehicles with Type 2 inlet, typically electric vehicles with Japanese Standard CHAdeMO, such as Nissan Leaf. This means the on-street smart EV charger is future proof and can charge almost all electric vehicles in the UK/EU market.

The on-street smart EV charger integrates lithium batteries and is designed to perform smart charging electric vehicles, i.e. enabling charging electric vehicles with low tariff electricity and balancing the grid.

The on-street smart EV charger enables re-use of after-service EV batteries and which is an ideal solution extending the life-span of EV batteries.

The on-street smart EV charger enables both active V2G (feed power to the grid) through the integrated batteries and reactive V2G through demand response management, i.e. managing electric vehicle charging. The V2G solution does not have any negative impact on the electric vehicles, i.e. does not jeopardise electric vehicle manufacturer's warranty.

The project will provide a few creative designs of the on-street smart EV charger, which will be embedded in the street environment with some popular street furniture, such as street lighting and AD/PR boards, etc.

The project will develop practical business models for operators and build in future proof payment method for EV owners/users, conduct comprehensive financial analysis for both operators and EV owners/users, engage/consult local councils and residents/businesses, EV owners/users and the public, prepare planning application for pilot installation in selected street/locations.

The on-street smart EV charger can be used for on-street, community hub, workplace and open car park applications, and is deemed to be favoured by all stakeholders, including electric vehicle manufacturers, EV charging network operators, EV owners/users, electricity grid, local councils, environment agencies and the public.

It will provide local councils with a promising option, make a step change for charging electric vehicles, particularly for those without off-street parking, and provide great experiences for all users, both private and public.

It will facilitate rapid growth of electric vehicles, stimulate road transport electrification, enable re-use of after-service EV batteries, enhance air quality and hence quality of life."